Building Information Modelling (BIM) Gateway Tool

Building Information Modelling (BIM) is a methodology for representing the physical and functional characteristics of a building, creating not just a 3-D model, but a shared knowledge resource, forming a reliable basis for collaboration and decision making during the building’s entire life cycle from conception to demolition. Managing data through BIM can also lead to substantial design and construction cost savings and reduce waste on site.
The BIM Gateway project uses Semantic Web and linked data principles to aid construction industry professionals in creating BIM-ready data for incorporation in BIM projects by providing next-generation classification and specification markup technologies, in-line with the UK government’s BIM construction strategy roadmap, and will provide a platform to facilitate data connection, sharing and re-use using linked open data principles.